Bowel cancer screening uptake in England: exploring the potential of couples-based interventions to address health inequalities and increase uptake

I aim to explore inequalities of bowel cancer screening (BCS) uptake in England and the potential for a couplesfocused
intervention to increase uptake, with three objectives:
(1) Quantitative review of existing national data analysing uptake inequalities, e.g. in age, sex, ethnicity and
socioeconomic status
(2) Systematic review of existing literature to understand partner impacts on BCS uptake within high income country
settings, including existing couples-focused interventions
(3) Qualitative research using semi-structured interviews with a purposive sample of couples invited to screening in
Hampshire, over-sampling those least likely to test and exploring partner-related barriers and facilitators
Background
Screening aims to identify apparently healthy individuals who may be at higher risk of a condition so that early
intervention can be offered. This can improve health outcomes or support informed choice. Screening programmes
can exacerbate health inequalities, as often those at highest risk of a disease are least likely to undertake
screening. Increasing uptake, particularly among groups least likely to attend, improves the balance of harms and
benefits by ensuring more people who could benefit are engaged.
There are nearly 43,000 new cases and 17,000 deaths in the UK from bowel cancer annually (around 45% of
cases and deaths are in females). Among males, incidence is 9% higher in people from the most compared to the
least deprived background (1).
Screening can detect bowel cancer and its precursors at an early stage enabling early treatment. Tests include
faecal immunochemical test (FIT; testing a poo sample for blood); faecal occult blood tests (FOBt; requires 3
consecutive faecal samples), direct observation of the bowel (sigmoidoscopy or colonoscopy) or indirect
observation through imaging. FOBt screening was introduced in England in 2006 after a randomised controlled trial
in Nottingham found bowel cancer mortality reduced by 15% in under 8 years (2). From 2019 FIT was rolled out in
England after research showed it was more acceptable and increased uptake (3).
Currently in England, people aged 60-74 (being expanded to include 50-59 year olds by 2025) are sent an
invitation and information leaflet, followed 1 week later by the test kit. Results are issued 2 weeks later - either
negative with a new invitation issued in 2 years (up to age 74) or inviting the person for further investigation (about
2% of people). The next stage, colonoscopy, can detect early signs of cancer and enable removal of precancerous
growths.
2021/22 data show that across England BCS uptake of FIT was 69.6% (range 56.1-75.9 at sub Integrated Care
22 / 31
Board level) (4). This data is not currently analysed or published to examine uptake across demographic
characteristics.
Objective 1
Previous research has found lower uptake of BCS among males, in socioeconomically deprived groups and among
ethnic minority groups (5,6,7). Global reviews by de Klerk et al (2018) and Mosquera et al (2020) both found
people from more deprived areas were least likely to take up screening (not using FIT screening). Mosquera et al
(2020) found that women were more likely to take up screening, including FIT, compared to men. Using a random
effects meta-analysis looking at FIT screening internationally, Clarke et al (2015) found male uptake remained
significantly lower than female uptake [odds ratio (OR), 0.84; 95% confidence interval (CI), 0.75-0.95; P < 0.01].
This review did not include any data from England.
I will analyse existing national data exploring factors affecting BCS uptake in England, particularly since the roll-out
of FIT in 2019. I will link publicly available GP practice level uptake data with the Index of Multiple Deprivation (IMD)
(8) and Office for National Statistics (ONS) census 2021 data (9). I will use multivariable logistic regression
modelling to explore at a population level how deprivation and ethnic